Manchester Particle Physics Consolidated Grant 2025-2029

The Manchester Particle Physics group carries out experimental research into the fundamental particles that exist in nature. We seek to address the current open questions in particle physics, such as “What is the nature of Dark Matter”, “Why is there a matter-antimatter asymmetry in the Universe”, and “What is the origin of particle mass”. We carry out our research at a number of international experiments at the Energy Frontier (ATLAS, FCC, FASER), in Flavour Physics (LHCb, BES-III, g-2, Mu2e), in Neutrino Physics (DUNE, MicroBooNE, SBND, SuperNemo, NEXT), and in direct Dark Matter detection (DarkSide-50, DarkSide-20k). We are fully involved in the leadership of the experiments, from the initial design and construction, through the operation of the detector and the data acquisition, to the physics exploitation. We also play a leading role in the proposed upgrades to each of the experiments, aiming to make them more precise and more sensitive to the underlying physics.
We have designed a broad programme of research for the period 2025-2029. At the ATLAS and LHCb experiments, we will combine the largest-ever hadron-collider datasets with novel analysis techniques to search for dark matter and new sources of CP violation (to address the matter-antimatter asymmetry problem). We will also carry out new precision measurements of the Higgs boson’s interactions. At Fermilab, we will perform new measurements at the Mu2e and SBN experiments that will provide dramatic improvements in sensitivity to charged-lepton-flavour violating interactions and sterile neutrinos, both of which are hypothetical extensions to the Standard Model of Particle Physics. We will lead new analyses at the Darkside-20k experiment that are uniquely sensitive to low-mass dark matter particles. We combine our physics analysis programme with a vibrant research, development and construction programme that aims to (i) develop new detector technologies and data acquisition systems and (ii) apply these solutions in the future particle physics experiments. These advances will allow us to take a leading role in future collider experiments (HL-LHC, FCC) and underpin the next generation of neutrino and dark matter experiments (DUNE, SOLAIRE).